Fragment-based drug design: an AI approach to go from fragment to drug-molecule

Drug design and development is a key area of scientific research leading to improvement of quality of life of society. At the first steps of this endeavour, several candidate small molecule drugs are designed, which are later enhanced and tested for their medicinal potential. A key experimental technique for this process is known as fragment-based drug design (FBDD). Several small molecule fragments are experimentally screened against a protein target of choice and ranked based on the observed interaction with the target. This data can be used directly to select fragments for further development into a functional drug molecule, or it can be used as a training set to develop machine learning models for drug design.

This project will leverage data from fragment-based X-ray screens at the XChem beamline at Diamond and literature datasets to design AI-based methods for generating drug-like molecules from fragments. The first goal is to analyse and clean existing fragment-based data and make this data useable in machine learning applications. We will investigate interaction patterns between fragments and protein targets to identify recurring common phramacophores using clustering strategies. We will design benchmarks to test AI and conventional methods to look at test cases for going from fragment to drug candidate. Lastly, we will combine these methods with accurate ways of assessing binding affinities between the proposed molecules and the protein target leveraging ML-based methods as well as alchemical free energy simulation-based methods.